Rethinking mind and meaning: A case study from a co-disciplinary approach

In what sense are non-verbal creatures such as animals and human infants capable of thinking? Can they reason about things that they can not directly observe? Can they understand complex notions such as knowledge, causes and intentions? If they can, what makes adult human thought unique? This project brings together researchers from the humanities (e.g., linguistics and philosophy) and the sciences (e.g., psychology and biology) in a co-disciplinary effort to make progress on fundamental questions such as what is thought, what distinguishes the human and the animal minds, or what is communication.
Think about the following example: when chimpanzees see a snake, they may produce a particular vocalization that alerts other chimpanzees to the danger. Intriguingly, they are more likely to give these alarm calls when other chimpanzees are ignorant of the snake's presence, and the chimpanzees who hear the call may react as if they had seen an actual snake, even if none is actually present. Do chimpanzees recognize that an individual who saw the snake before remains knowledgeable of its location, thereby showing an ability to understand the minds of others, as humans do; and do the chimpanzee listeners 'imagine' the unseen snake just from hearing the call, as if this acted like a symbolic word?
The past few decades have seen an amazing wealth of studies like this hinting at remarkable cognitive abilities in animal communication, tool use and sophisticated social understanding, that have fascinated scientists and the general public alike. In humans, the mental life of young infants who have not yet acquired language seems to be even richer (e.g., 1 year-olds seem to appreciate not only what others know, but also when others falsely believe something).
Interpreting results like these has led to deep divisions and discussions among psychologists, biologists and theoreticians like philosophers and linguists. Although some humanists and scientists have occasionally discussed some of these issues together, no consensus has been reached on how to interpret them. Some think that they demonstrate a fundamental similarity between human and animal minds, but others argue that alternative explanations of animal feats are possible and human minds remain qualitatively different. Some of these disagreements prolong very old, unsolved problems in the sciences and humanities.
Our project proposes a "co-disciplinary" attempt (a new word, meaning that we aim to work together planning new studies as a single team, rather than simply exchanging our respective views or results) at overcoming this impasse. We want to discuss and understand together the existing ideas and views, how similar or different they are, how well they account for the existing evidence, merging our respective expertise and seeking further expertise from other disciplines and teams where necessary. We want to clarify existing ideas, but also explore new notions capable of better explaining some of the paradoxical results produced by recent science. We believe that the surprising findings with animals and infants point to the existence of "conceptual primitives" of thought that have not yet been properly characterized neither by science nor by the humanities for lack of an appropriate common framework of research. As an essential part of this "reconceptualization", we want to propose and conduct -again together as a single "co-disciplinary" team- new studies to test and fine-tune the new notions and ideas.
Finally, we propose to engage the public and school children, using our work at Edinburgh Zoo, with the process of investigating these issues in the co-disciplinary way we propose. We will make the public have access to the process of research, rather than just the results.

Potential impact
We anticipate that this project will have an impact upon a variety of beneficiaries in a variety of ways, both within and beyond academia. For impact within academia, we refer to the section on "Academic beneficiaries". In this section we will concentrate on impacts beyond academia.

A distinctive feature of the research center involved in the project (Living Links) is its public projection: it is not situated behind closed doors at the university, but at Edinburgh Zoo, open to the public, and has existing facilities for public engagement which we will use to disseminate our research. This will allow direct access to engagement opportunities with over 6,000,000 visitors annually drawn from a very diverse diverse demographic. We intend to engage the public with the driving principles of the project, to encourage a progression from merely marvelling at the abilities of animals to the hard work of uncovering the mysteries of how minds work and the sorts of scientific and philosophical principles that we can apply to it.
The dissemination tools used at Living Links include public static displays (e.g., posters in existing strategic positions where ongoing research is explained in lay terms to the public), short video presentations projected onto a big screen on site, and dissemination talks in the Budongo Trail auditorium.
We will provide, and where appropriate deliver, dissemination materials in these modalities to convey to the public the distinctive nature of our project, whose co-disciplinary nature of our project puts us in a unique position to reveal how science and the humanities, working together, can help us understand the deepest questions about ourselves and our place in the world.
In addition, the Zoo is engaged in an outreach programme to primary and secondary schools through its Discovery & Learning Department. Their activities are currently mostly focused on the sciences, especially ideas and findings in biology and evolution. Our project will be an opportunity to engage with this Department to introduce the interplay between sciences and humanities to primary and secondary school children, a potentially seminal way of ensuring the future of cross-disciplinary integration.

DISSEMINATION FOR PRACTICAL APPLICATIONS.
One dimension of our proposed work (the reconceptualization of the interplay between implicit and explicit capacities in understanding unobservable variables) can potentially have an impact on problems of diagnosis and intervention in the clinical population of persons with Autism Spectrum Conditions (ASC). In some types of ASC there are dissociations between implicit and explicit mechanisms of social cognition. Since creating new concepts that better account for this distinction is one of our aims, we anticipate that our findings will be of interest to scientists and practitioners working in this area. We plan to disseminate them through the meetings of the Scottish Autism Research Group and the Action on Autism Research Scotland seminar series, in which JCG is a regular participant.

Finally, throughout the project, we aim to work closely with the leadership Fellow in making our results widely available to the public and relevant academic communities, looking for important overlap and synergy with other researchers in the theme, including collaborating in the planning of and participation in large scale international events on the theme with the Fellow.